VEDAT (Value Enhancement for Data from Assets & Transactions)

This proposal aims to "provide tools that enable intelligent, predictive modelling capabilities, including the integration and analysis of heterogeneous data types". Uniquely we will seek to bring together disparate data that is currently unconnected to create a platform allowing not only high value benefits to be derived by isolated data community members but also collectively by the disparate data owner communities as a whole. The approaches planned for Data Exploration during this project, will culminate in novel approaches and techniques, and tools with applications across other challenged sectors that suffer "Data Silo" blackholes, across financial, engineering, biotech/informatics, and other complex disparate data environments.